Developing, delivering, and evaluating the impact of, behaviour change interventions in community leisure centres

The overall aim of this project is to identify specific policy and practice interventions that could influence positive behavious change with users of local community-based sport. exercise and leisure facilities in order to inform decision-making by both commissioners and providers of leisure facilities